Trusted and Transparent Voting Systems

This project aims to explore applications of distributed ledger technologies (DLT) in domains involving voting and collective decision making. There are many domains in which some form of balloting is required, such as voting on proposals or electing in charities, professional organisations, clubs, trades unions, political parties, and private companies. It is important to run such ballots in a way that the result is accepted by all parties even where they do not trust each other.

Current election systems require trusted individuals or third party organisations to run the ballot, which places reliance on their honesty and also on their ability to secure the election against any form of malicious attack. The fact that many such elections are still run using paper ballots demonstrates that this remains a real concern for organisations despite the advantages of convenience, cost and efficiency that electronic elections may bring. Given the associated security issues around the management of electronic votes, it is natural to consider the use of DLT platforms to provide a trustworthy basis for such systems in recording and aggregating votes, since they can provide transparency and an agreed tamper-proof record of the election. The project will investigate how this can be achieved while maintaining the necessary levels of security, and in particular how this is impacted by the underlying design of any particular choice of distributed ledger technology.

The introduction of DLT into the voting domain also enables new possibilities for voting schemes. Political systems around the world have evolved complex election systems, for example single transferrable vote, where the results are cumbersome and time-consuming to calculate, but where the result is considered to better reflect the will of the electorate and hence worthy of this effort. However for non-political elections run with paper ballots this effort is generally prohibitive. Social choice theory within Political Science considers how different voting systems can affect how choices are made, and the ability to support such systems electronically enables the viability of schemes whose tallying mechanisms are more complex but which may give results which match more closely the collective choice of the voters. Hence the project will also investigate the potential impact on organisations and their governance and decision making processes through the variation of voting schemes.

DLT also supports the management of more complex voting rights held by individuals. In many private company applications, particular shareholdings have specific rights and privileges. For example, the originating shareholders of a company may have pre-emption rights over the sale of shares by later shareholders, or priority rights to compensation in the event of a bankruptcy of the company. At present, for privately-held companies, shareholdings and the rights associated to them are generally recorded in written contracts and the relevant information held only in spreadsheets. At least in principle, DLTs could readily support voting in such contexts, with the specific rights accruing to particular shareholders being encoded in agreed smart contracts - i.e., automated (self-executing) performance scripts that also sit on the distributed ledger. A strand of this project will aim to explore the practicality of such ideas.

Although the project is not investigating political or statutary elections at this stage, a strand of the project will consider the longer term roadmap for the technology. As well as considering the longer term impact on organisations through new governance and decision making possibilities, this will include consideration of how DLT may play a part in emerging designs for electronic voting systems for political elections.

Potential impact
This project will enable distributed ledger technologies (DLTs), together with smart contracts, to be used for voting
applications. This will enable more transparent, auditable and trusted governance of organisations and companies in voting domains where trust may not always be present, for example among shareholders in private companies, or between members of social organisations.

Direct beneficiaries will include private companies as they obtain the means to govern themselves more effectively and efficiently, through a shared understanding across shareholders of their rights and privileges, and the ability to transfer these rights with greater speed and transparency. In addition to improving such systems directly, the disruptive possibilities introduced by smart contracts with DLTs can also support more complex arrangements which have previously not been possible on a practical level. The social choice research within this proposal will investigate these novel possibilities.

Professional organisations, public organisations, charities, companies and trades unions will also be direct beneficiaries of the outcomes of this project, through greater transparency and openness where votes are used to make collective choices, for example for officers of the organization or for decisions to be made by the membership. Management of more complex voting rights and proxy voting can also be more efficiently supported, which also is a driver for a greater level of engagement from voting members within such organisations. Improved transparency will also make it easier for such organisations to meet audit or reporting requirements.

The major challenge for electronic voting systems is political and statutory elections, where there are many complex and challenging issues that need to be solved in order to achieve trustworthy, robust and secure election systems. This is a long-term grand challenge for electronic voting. The contribution from this project, providing new ways of using DLTs to support voting, has the potential to be a key component within an overall solution, enabling electronic political elections over the next 10-20 years.

The team is ideally configured to deliver the expected impact from this project. The team consists of Computer Scientists with experience in implementing distributed ledger technology components, and with DLT security analysis; Political Ecomonists with experience of voting schemes; an industrial partner (Monax Industries) whose core product is a DLT and smart contract platform; and two industrial partners (Electoral Reform Services, and Crowdcube) who are the end users for the research in this project and who will provide the pathway to impact through the incorporation of the project's results into their products and services.